A Molecular Recorder System for RNA Quantification

HelixNano is developing a molecular tape recorder that collects data inside cells and writes
the information on a synthetic DNA tape. Application areas include drug discovery,
personalized medicine and synthetic biology.